Energy Conservation through Resource literacy and Intelligent Systems (ECRIS)

The ECRIS project will deliver the first high-performance behavioural energy-efficiency platform for reducing energy wastage in buildings. This will be commercialised as flexible, user friendly controls and displays backed by novel agent-based inferencing and learning systems to help users make energy-saving decisions. These decisions involve day-to-day energy use and investment in energy efficiency measures. This will lead to an estimated 25% net energy saving, almost twice the performance of competitive product. The principal innovations in this project are the development of agent-based technologies and best practice energy communications design to drive energy efficiency.